Characterising the properties of Solar and Stellar Flares

This project will use optical data obtained using Kepler and K2 of low mass stars to search for flares. This project will determine if flares are preferentially observed at specific rotation phases and if so whether this is consistent with the view that they originate from cooler starspots. A search will also be made to determine if stellar cycles in stars can be found from the long term rate of stellar flares. A second strand to the project will involve studying Solar flares and searching for, amongst other things, quasi periodic oscillations from flares.